The impact of socio-economic polarisation and inequalities of wealth and income on sensorimotor development in children

This project will study the specific role that children's motor skill development plays as an intermediary link in the pathway between SEP and cultural factors, and resultant inequalities in wellbeing and attainment. Movement underpins the learning of many more abstract skills and thus is a plausible 'bridge' through which factors in learning environments may have knock-on impacts on how effective children's wellbeing, affected by cultural biases and being strongly predicted by underlying socioeconomic status. This studentship will draw upon these insights and will explore them using robust longitudinal methods in a uniquely rich dataset - transforming our knowledge and understanding of the developmental pathways that likely play a significant contributory role in determining later life inequalities in social mobility and wellbeing.